VISSION

VISSION aims to extend the silicon nitride (SiN) photonic integrated circuit (PIC) platform for the visible and near-infrared wavelength range (400 nm–1100 nm) with active building blocks including sources, detectors and modulators. The spectral range is the region of interest for a large number of life science applications, environmental sensing and atom based quantum technology. Concrete application examples are optical coherence tomography systems, flow cytometers, water pollution sensors, optical clocks, and ion based quantum computers. Today, the majority of these systems rely on fiber based or free space optical components, limiting their widespread use. The envisioned active PIC platform will allow for a reduction in size and cost of existing systems, and improvements in robustness, energy efficiency, and speed. On-chip integration also offers possibilities for increased system complexity and the corresponding added functionality. To realize this active PIC platform, we will enhance the existing passive SiN platform with heterogeneously integrated active materials. Today’s SiN PIC technology features passive components with excellent performance, but active functionality islacking. We will add on-chip active building blocks – III-V and III-N lasers, PZT modulators and Si detectors – operating at visible and near-IR wavelengths. The heterogeneous integration will be enabled through micro-transfer printing. Both techniques allow for the integration of multiple active materials on the same chip, which is necessary if sources, modulators and detectors operating over a wide wavelength range are to be integrated on a single chip. The generic building blocks developed in VISSION will be added to a process design kit (PDK), allowing future platform users to build complex on-chip systems. The VISSION PIC technology will be validated by component and system level testing of an OCT system and cytometry.